University of Portsmouth Higher Education Corporation and Aer Maven Limited KTP 24_25 R4

To develop a system for recycling aircraft composite materials, including carbon fibre, minimising composite waste generation and fostering a circular economy for the aerospace industry.